Belonging and learning: Using co-produced arts methodologies to explore youth participation in contexts of conflict in Kenya, Uganda and the DRC

The proposed network will explore the potential contribution of arts-based methods to research concerning education provision in situations of conflict and protracted crisis. Researchers from Manchester Metropolitan University (MMU), Makerere University (MU) and PEDER will collaborate with local artists in Kenya, Uganda and the Democratic Republic of Congo (DRC) to bring together displaced populations of young people with teachers, social workers and the local education officials who make the policy and practice decisions that affect them as part of three networking meetings. The proposed network will explore the potential of different forms of artistic expression as a way of overcoming power imbalances and communication difficulties, and promoting mutual learning between stakeholders at different levels of the education system. It aims to re-think displaced young people's experience using artistic expression, supporting community artists to be co-investigators and encouraging academics to decentre their knowledge production practice to prioritise local knowledge and coproduce information using performance, poetry, oral traditions and non-linguistic forms of knowledge rather than words.

In Kenya, Dr Su Corcoran (MMU) will collaborate with Mike Wamaya, an award winning ballet teacher, to facilitate coproduction of knowledge about street-connected young people's experiences of education, through the medium of dance. The Uganda meeting, which will explore education provision for refugees, will be organised by Dr Virginie Tallio (MU) and illustrator Charity Atakunda. In DRC, Thomas D'Aquin Rubambura (PEDER) will collaborate with Faustin Muliri Miruhu, a poet and playwright, to organise a workshop with street-connected young people who have been displaced by ongoing conflict in the country. The approach of the networking meetings, of using community artists as co-investigators and artistic expression to encourage stakeholders from various levels of the education sector to co-produce knowledge, aims to enable all participants to contribute through the performance art chosen for the session. Group making activities will encourage the participants to attune, listen to and debate with each other.

In focusing on young people who are street-connected, internally displaced or refugees, the project takes an interdisciplinary, cross-sectoral approach - exploring intersections of experience of these populations of young people as they gain access to and transition (back) into education. Displaced populations of young people such as these, problematise the boundaries between humanitarian and international development fields of research and practice, and potentially contribute useful perspectives to research into the provision of education in emergencies and translating Sustainable Development Goal 4 into practice in protracted situations of conflict and crisis.

The project will be led by Corcoran, in collaboration with Prof. Kate Pahl (MMU) who specialises in using arts-based methods and work with community artists as co-investigators. Pahl will chair an initial planning meeting in Uganda that will bring the network's four key collaborators together with the three artists who will co-facilitate the networking meetings, to ensure that together, the networking meetings form an integrated whole that contributes to the aim of informing future research into education provision in situations of conflict and protracted crisis. A future planning meeting, after the networking meetings, will take place in Manchester UK, to reflect on the Networking Meetings and the art produced at each one. This art will be curated into a self-published book and a web-space that will showcase the learning that has taken place as part of the co-production process. In addition, this meeting will be used to develop a future research plan based on the local knowledge developed during the networking meetings that will translate into a bid for further funding.

Potential impact
The network focuses on benefitting young people from displaced communities whose access to inclusive education has been limited as a result of this displacement. The network members, which include the core group of researchers and artists planning and facilitating the Networking Meetings and the stakeholders who take part in them, will also benefit through their shared contributions to the networking meeting. The network will develop as part of the project. Each meeting will bring together three of the four key collaborators (Tallio - IR, Corcoran - R-CoI, and Rubambura - OP); one of the three artists; local stakeholders working within the particular field focus chosen for that country context; and young people who are refugees and/or street-connected. The key collaborators will draw upon the contacts developed through their previous work in each country to invite members to participate. Potential network members could include, but are not limited to:
Kenya: Hon. Isaac Mwaura - nominated MP for Special Interest Groups; Joanna Wakia - Research coordinator at Retrak; District Children's and Education Officers, and representatives of organisations such as Amref, Undugu Society, Pendekezo Letu, and the street-connected young people they support;
Uganda: refugees from Nakivake settlement, urban refugees from Kampala, local government officials and representatives from the refugee organisation YARID;
DRC: local officials and NGO representatives from the cities of Bukavu and Goma and the surrounding territories of South and North Kivu provinces, which have been affected by conflict on and off since 1996 and multiple socio-economic, food security and humanitarian crises, and staff and young people supported by the organisation PEDER.
Indirectly this research will benefit user communities - namely stakeholders working in education in the 3 countries of focus and in other LMIC contexts.
The immediate benefit for all beneficiaries is the ability to participate in the Networking meetings, to share in the exchanges and debates around education for displaced communities and the potential contribution of arts-based research to education and learning in LMIC contexts affected by conflict and/or protracted crises. Those attending the Networking meetings will be encouraged to use them as the beginning of ongoing research and practice-based collaborations.
The learning that takes place, of using arts-based methods to decentre academic and policy makers' knowledge production practices, may impact upon working practice of the various stakeholders who attend - encouraging more participatory processes of decision making. Teachers and youth workers' may reflect upon their experiences of networking to begin the process of adapting their pedogogies of practice to better represent the needs of the young people they support. Policy makers, such as MPs, government officials and local district children's or education officers, may reflect upon how they can better attune and listen to young people through active and participatory consultation processes to inform policy and practice development. Rubambura and PEDER will build on their work on the Growing up on the Streets research project, extending their networks to different countries in the region.
The project aims to develop the network collaboration and coproduce foundational knowledge to inform a longer-term research programme that will develop, implement and evaluate the use of performance art and coproduction in education research. A self-published book and a web-space will be developed to showcase the art produced as part of the Networking meetings and aspects of the recordings taken at the meetings, which will outline the points of dissonance and convergence that are identified and mapped across the three meetings. The networking meetings should provide the groundwork for the development of a collaborative research proposal, which will apply the knowledge coproduced during the meetings.